Professional Skills E-Learning For Fine Art Graduates

This project tackles the challenge of low employability rates and limited industry preparedness among Fine Art graduates in the UK. We propose a comprehensive e-learning platform offering graduates the necessary professional skills to navigate the modern art market.

This platform will provide:

* Targeted video content and resources covering essential aspects of business such as marketing, sales, and business planning - tailored to the specific needs of emerging artists.
* Affordable accessibility: Universities will be able to license the program at a lower cost compared to traditional options such as bringing in expensive industry experts.
* Alignment with industry trends: Content will be informed by our team's industry expertise - working with specialist practitioners and academics with experience across art, business, and technology.

We will pilot the program with current students at partner universities, refining the content based on feedback before wider rollout. This project aims to:

* Enhance graduate employability and financial prospects.
* Bridge the knowledge gap between academia and the art market.
* Support universities in justifying the economic value of arts degrees - bringing value to the wider UK economy.